NSFGEO-NERC: Environmental drivers of giant petrel energetics, and implications for population trends and predation pressure in the Southern Ocean

Overview
Changes in physical processes are having profound impacts on Southern Ocean species and ecosystems. To generate accurate ecological predictions of climate impacts in the Southern Ocean, we must first understand how biological mechanisms such as species interactions and physiological traits shape climate responses. Seabirds are key consumers in the Southern Ocean whose demographic rates have been correlated with climate modes, but the mechanisms underlying these relationships are not well understood. Changes to wind patterns and Antarctic sea ice are strongly impacted by climate change and influence seabird life history. Knowledge of the mechanistic links through which wind and sea ice influence seabird population processes and species interactions can improve our predictive capacity of Southern Ocean ecosystems.
This research focuses on giant petrels (Macronectes spp.), large and dominant avian predators and scavengers. Giant petrels exert considerable predation pressure on more abundant species such as penguins and albatrosses, and influence population dynamics of these species. Despite their prominent ecological role, giant petrels have received far less attention than well-studied Southern Ocean seabird species such as albatross. Giant petrels are thought to rely on dynamic soaring for flight, which allows seabirds to extract energy from the wind in order to move while expending little energy. However, to date there are no quantitative studies demonstrating how giant petrels use wind or the role that wind plays in constraining their distribution. Further, recent studies suggest that giant petrels rely regularly on sea ice for foraging, tracking seasonal changes in ice habitats. Impacts of wind and sea ice on foraging energetics could provide a mechanism explaining correlations between climate metrics and demographic rates of seabirds.
Intellectual Merit
This research will improve our current understanding of climate impacts on seabirds in the Southern Ocean by developing a mechanistic model linking climate-driven environmental variability in wind and sea ice with foraging energetics in giant petrels. Further, we will link environmental drivers of giant petrel foraging energetics and habitat use with predation pressure on penguins and albatrosses, and implications for population trends. This work will address key gaps in knowledge regarding the mechanistic links through which physical change influences species interactions and life history in the Southern Ocean. Our approach allows us to connect individual energetics with landscape-scale environmental variability, and will enable new insight into the role of climate change in structuring biological processes.
Broader Impacts
This work will provide much-needed data on climate impacts on threatened seabirds that is critical to developing effective management plans. In addition, effectively communicating science to the broader public is a major goal of this work. This project will: (1) Provide a science communication internship for a graduate student in an interdisciplinary graduate degree program; 2) Work with a science journalist to generate feature articles in popular wildlife magazines; and (3) Generate a sample dataset to be used in a graduate-level environmental modeling course. This proposal does not require USAP-supported fieldwork in the Antarctic.